ISABEL - Integrated System for sAtellite Broadband sElf-instalL

The project aims to develop a toolkit reducing the number of specialist equipment required for
a satellite broadband install down to a single integrated package that is managed by a
smartphone application. The toolkit will shorten the typical “time-to-install” and simplify the
install process, so that it can be carried out by a general-purpose handyman rather than a
certified installer.